Exploring quantum aspects of gravitational-wave detectors

Einstein's general theory of relativity is currently our fundamental theory about spacetime and matter. It is an elegant theory and explains the observed astronomical phenomena very well. It also predicts the existence of gravitational waves, which are ripples in spacetime propagating at the speed of light. By detecting gravitational waves created by cosmic objects such as black holes, we aim to open a new window on the Universe through gravitational-wave astronomy. The efforts for detecting gravitational waves started almost half a century ago and have turned out to be one of the most challenging endeavours in experimental science, because the amplitudes of the expected waves are extremely small. The state-of-the-art approach for gravitational wave detection is using kilometre-scale laser interferometer with tens-of-kilograms mirrors as test masses. Several such interferometric detectors have been built around the world. Their sensitivity is so great that, even though they use macroscopic components, their performance is affected and limited by tiny quantum effects. The proposed research is aiming at better understanding the various quantum aspects of gravitational wave detectors. On the one hand, this leads to new approaches to overcome the quantum-limits of current detectors, which is an essential step for realizing the ultimate goal of gravitational-wave astronomy. On the other hand, it opens up the possibility to explore quantum behaviours of macroscopic objects in a new regime.